X Ray Detector

Eshtech have recognised an opportunity to develop an innovative new x-ray detector which
will be more accurate and affordable than existing equipment. Currently available indirect xray
detectors have superior imaging capability but cannot distinguish different materials to a
high enough degree of accuracy. Direct x-ray detectors can pick up spectroscopic information
to characterise different materials but they have performance issues, are very expensive and
currently can only be obtained in low resolution arrays. These limitations mean that they
cannot be used in applications where resolution is key, such as mammography, PET scanning
and industrial inspection. In an ideal world companies in the medical and industrial image
sectors would like to combine the high resolution images available in indirect detectors with
the spectroscopic abilities of direct detectors. This would enable the earlier detection of
cancers in medical imaging and the identification of process faults in industrial imaging.
This technology can be applied to a range of different industries, the first being electronics
inspection to examine the type of material and thickness in different layers of a PCB. Faults
can be diagnosed and solder joints can be checked. We will also look at defence where there
is a requirement to screen for radio isotopes, and at industrial metrology. A much larger
market where this innovation could have a profound influence on is in medical imaging and
particularly mammography. The ability to detect the early changes in tissue composition
could allow for the much earlier detection of cancer.